An AI based ultrasonic array inspection of surface breaking defects resided on corroded and uneven surfaces

The aim of the project is to develop permanently installed ultrasonic arrays for in-situ monitor the health
of hydrogen storage containers and pipelines, especially monitoring the initiation and development of
hydrogen induced defects, including hydrogen blistering, hydrogen embrittlement, hydrogen-induced
cracks and hydrogen stress cracks. The project will be achieved by integrating of the developed low cost ultrasonic arrays with the inverse modelling methods to interpret historical stored ultrasonic array
data.
This project will provide more accurate information about hydrogen induces defects for structural
integrity assessment, enabling more accurate assessment of the health of structures and providing
assurance of their safe operations. The project's outcome will support progress toward net zero and
energy sustainability of hydrogen engineering structures.